Opportunity PS1: Developing and testing early SEND identification and support tools through linked data and the EDSP

Early identification of children with a higher likelihood of special educational needs and disabilities (SEND) is critical to improving life chances and reducing pressure on overstretched education, health, and social care services. Currently, too many children with emerging needs are either missed or identified late, resulting in poorer outcomes and higher long-term costs for public services.
This feasibility project will harness the unique data infrastructure and partnerships within Bradford – including the Connected Bradford and Born in Bradford datasets – to develop and test tools that combine administrative data, teacher observations, and clinical insights. Our approach will build on two complementary innovations:
1. Developing data-driven ‘profiling’ models – Drawing inspiration from the NHS Electronic Frailty Index, we will use AI and advanced data analytics to analyse linked health, education, and social care datasets. This will allow us to identify children at higher risk of poor outcomes related to SEND (e.g. learning needs, neurodiversity, school exclusion, care involvement).
2. Refining and testing the Electronic Developmental Support Passport (EDSP) – The EDSP, co-produced with teachers and already piloted across 42 Bradford schools, provides a holistic, teacher-led assessment tool for early identification of neurodiversity and developmental needs. We will strengthen predictive validity, ensure usability in real-world classrooms, and explore safe information sharing pathways between education, health, and social care by linking EDSP outputs with routine administrative data and automating the signposting of resources to families and practitioners.
The project will use Bradford as a testbed, leveraging its well-established cross-sector partnerships through the Education Alliance for Life Chances (with support from all system leaders). This consortium approach ensures alignment with local priorities, scalability across Yorkshire and Humber, and transferability to other regions.
Our specific aims are to:
• Design and validate prototype risk profiling models using connected datasets.
• Test integration of EDSP with data-driven profiling to support early identification in schools (addressing the ‘reidentification’ issue within connected administrative data).
• Engage with teachers, families, and practitioners to ensure tools are acceptable and usable.
• Produce a clear pathway to impact, including recommendations for scaling to other localities and informing national policy.
This work directly addresses Stage 1 of the Opportunity Mission’s Research & Innovation Challenge, laying the foundation for standardised early SEND detection tools that can be deployed nationally by 2028. We will generate proof-of-principle tools, an evaluation of feasibility, and practical recommendations for next steps in scaling and standardisation by the end of this project.